Development of Zeta Potential as a new parameter/tool for charaterization of Extracellular Vesicles

Development of Zeta Potential as a new parameter/tool for charaterization of Extracellular Vesicles